The effect of seaweed extracts on grass seed establishment and growth

"Armstrong Richardson are agricultural merchants based in North Yorkshire, supplying farm animal feeds, fertilizers and grass seeds.

We have identified a market demand for a UK-sourced supply of naturally-derived fertilisers/ bio-stimulants and are keen to explore the use of seaweed extracts as seed treatment, in the first instance.
If successful, the exploitation of the results will enable us to develop novel 'greener' growth promoter products from UK-source, ensuring we efficiently respond to the market demand, remain competitive in the global market, and generate revenues and growth in the UK.
"